SpaceForm AI: experimental development of an AI powered 3D visualisation platform

SpaceForm AI solves pain points for architects by enabling them to do their own 3D visualisation, bringing scenes to life in a few clicks, directly from an exported 3D design file. Currently, this can add days to the process of manually preparing client ready 3D presentations, SpaceForm AI will do this in minutes. In an increasingly competitive industry, feeling the pressure of global economic forces, this saves both time and money. The output is then viewed inside collaborative real-time digital twin platforms like SpaceForm. Combining this AI pipeline inside a digital twin will be a unique solution to give designers a new immersive way to collaborate and communicate their ideas.

Experimental development in building a prototype and demo of the technology and benchmark performance. We will assess the final roadmap needs and how much funding to deliver it. Ultimately we want to understand how beneficial the solution is by evaluating with industry partners.

Includes technical prototyping of using various AI models for spatial layout Generation: Starting with a predefined space, like a kitchen, can AI identify specific 3D spatial constraints? (e.g., doors, windows). Based on these constraints and some 3D parameters, can it propose various layout options. Feedback on the quality of output will be instrumental, with accepted or rejected layouts being fed back into the system to refine subsequent suggestions.

Then focusing on integrating assets into the designed space. An existing library of 3D assets, each catalogued with tags, descriptions, and rendered images, will be utilised. AI techniques will be employed to ensure that relevant and appropriate assets are suggested and integrated into the design.

The final phase aims to determine the most effective means of interaction with the AI models then test the solution with the industry. We plan to assess several real-time interfaces, through building simple user inputs and outputs. The feedback from the industry is to validate if this adds value to their workflow and, if so, what would they pay for it. Using all our learning to understand a full product roadmap, funding requirements, updated business plan and investor conversations.

This solution within a 3D design context is both unique and potentially transformative for the design industry. Collaborations with well-known architects and designers will provide crucial feedback, aiding in the evaluation of the demo's practicality and utility. The outcomes of this development will determine the direction of the final product.